Yarn - a platform for digital community storytelling

Yarn - a platform for digital community stories and archives

Yarn will allow any organisation -- whether a small grassroots community, museum, library or gallery, arts and culture organisation or charity -- to create an **online tapestry of connected stories** drawn from their members.

Yarn allows users to create stories by **orchestrating** a combination of their **personal media** and any elements from the **public web**, such as Instagram photos, YouTube videos, public archives, news articles and any other media source.

These stories are created and presented through both **web** and **mobile** apps and linked together into a kind of digital tapestry using **People**, **Places**, **Time** data within each story.

Any group/individual will be able to create a customised and branded networks of connected digital stories, made by their members and branded as their own space, discretely "**Powered by Yarn**."